Assessing the Safety, Tolerability, and Feasibility of a Stroboscopic Intervention in Mild to Moderate Forms of Major Depressive Disorder

Depressive disorders cost the UK over £27 billion annually (1,2), with 1.24 million cases in England in 2007, which is projected to increase to 1.45 million by 2026 (1). Current treatments for depression mainly consist of antidepressants and talking therapies. These treatments can be effective, but they have drawbacks. Antidepressants often have problematic side-effects; they take time to work (4-6 weeks) and are not effective for everyone (3,4). Psychotherapy also takes time (12-20 weeks) and is costly and difficult to implement at scale (5). Recently, there has been increased interest in the potential for psychedelic drugs to treat depression. However, psychedelic therapy lacks definitive evidence of its effectiveness, has not received regulatory approval, and remains controversial and inaccessible for many (6-8). There is an urgent need for new effective and accessible treatments for depression (2).
Temporary alterations in subjective experience, with some similarities to those reported during psychedelics, can also be induced using stroboscopic light. When presented on closed eyes, stroboscopic light causes vivid visual experiences as well as, for many people, powerful emotional responses. Recently, as part of an interdisciplinary collaboration, and building on ~10 years of research experience, we created an immersive multisensory experience called Dreamachine (https://dreamachine.world/) which enabled nearly 40,000 people to safely have stroboscopic experiences. The overwhelming majority reported highly positive experiences (Figure 1). Many, without prompting, also reported an immediate lifting of mood and a reduction in depressive symptoms. These reports of mental health benefits align with preliminary evidence of the positive effects of stroboscopic light on cognition and behaviour (9-12), findings from psychedelic therapy (6,13,14), anecdotal clinical reports, and animal models (15-17).
Our project will collect critical preliminary data on the potential of stroboscopic light as a novel intervention for mild to moderate Major Depressive Disorder (MDD). First, we systematically evaluate the safety and tolerability profile of brief exposures to stroboscopic light of differing subjective intensities in MDD. While data from Dreamachine suggest that stroboscopic light is well tolerated, it remains to be established whether this is also the case in people with MDD.
We will then develop and test the safety, tolerability, and feasibility of a 30-minute stroboscopic intervention protocol in a pilot randomised trial, ensuring that it gives rise to engaging, vivid - yet safe and comfortable experiences. We will develop a control condition which does not cause vivid experiences yet is otherwise as closely matched as possible. This study will have two groups. One group will receive the intervention once a week for 4 weeks, while the other group will receive the control condition for the same amount of time. To gain preliminary insight into therapeutic potential, we will compare participants’ depressive symptoms before and after treatment, between the intervention and control.
In summary, this project will collect critical data on the safety and tolerability of a stroboscopic light intervention in individuals with MDD. We will also explore the feasibility of a stroboscopic protocol within this population and perform an exploratory investigation into a signal of therapeutic efficacy. This data will be used to support the future development of such an intervention through further funding, which if successful, could introduce a much-needed, safe, accessible, and scalable new approach to alleviating depression.